Engineering design AI information extractor

Buro Happold Limited (BHL) is embarking on an ambitious project to integrate Artificial Intelligence (AI) and Machine Learning (ML) into the core of engineering design processes within the construction sector. This initiative aims to harness the potential of AI to significantly improve the efficiency of design workflows, specifically through the intelligent analysis and interpretation of Computer-Aided Design (CAD) drawings.

The project will develop bespoke ML models that can automatically recognize and categorize complex information within CAD drawings across various engineering disciplines, such as façades, structural elements, and MEP (Mechanical, Electrical, and Plumbing) systems. These models will be trained on a richly annotated dataset created from BHL's extensive archive of design work, ensuring they can extract domain-specific details crucial to the engineering process.

A key innovation of this project is the supportive role of the AI models, designed to augment the capabilities of BHL's engineers. By automating the routine task of data extraction from CAD drawings, the project will enable engineers to dedicate more time to creative and critical aspects of design, enhancing productivity and project outcomes.

BHL plans to integrate the resulting AI models into its existing Building and Habitats object Model (BHoM) framework. This integration will ensure a high adoption rate among BHL engineers, given the framework's familiarity and ease of use, thereby minimizing user friction.

This initiative is poised to set a new industry standard for the application of AI in engineering design, promoting a more efficient and innovative approach to construction projects. The anticipated outcomes include significant time savings in design processes, cost reductions, and enhanced quality of service to BHL's clients.

BHL is committed to the ethical use of AI, ensuring that the project aligns with the highest standards of data privacy and security. The project also aims to contribute positively to the broader construction industry and the UK economy by showcasing how digital transformation can be effectively implemented in traditional sectors.

Upon successful completion, BHL's project will not only benefit the firm but also has the potential to inspire similar advancements across the construction industry, reinforcing the UK's global leadership in AI application in cross-domain engineering.